End to End Authentication of Caller ID in Heterogeneous Telephony Systems

Caller ID spoofing is a global unsolved problem in the telecommunication industry. This problem has affected billions of telephone users worldwide as an enabler for widespread fraud and social engineering attacks. It has also seriously disrupted public services that require reliable authentication of the caller (e.g., police or medical emergency calls). According to Ofcom, UK consumers receive 5 billion nuisance calls per annum across all networks in the UK. Caller ID spoofing is a common technique used by fraudsters and scammers to hide the identity and to avoid tracing.

The Internet Engineering Task Force (IETF) has formed a special working group to tackle this problem with a proposed solution called STIR/SHAKEN. The STIR/SHAKEN proposal is inspired by the HTTPS web communication and attempts to apply the same approach from web browsers to telephones. However, this proposal has two major drawbacks. First of all, it requires a Public Key infrastructure (PKI), which is expensive to set up and to maintain. Besides the cost and operational issues associated with a PKI, it remains unclear who should act as globally trusted certificate authorities (CAs). Second, STIR/SHAKEN is designed to only work with the SIP system (VoIP), leaving SS7 systems (landline and mobile phones) out of scope. This significantly limits the effectiveness of the proposed solution.

We propose to investigate alternative ways to achieve end-to-end authentication of caller IDs for both SIP and SS7 systems without requiring any PKI. Our main idea is to leverage the DTMF signalling in a call-back session as a trusted channel to send a short code to the purported caller, in conjunction with a password authenticated key exchange (PAKE) protocol to perform key exchange over a data channel to establish a shared high-entropy session key which is then used to authenticate the caller ID end-to-end. This proposed solution has been positively reviewed by our industrial partners. However, the feasibility of this proposal still needs to be further confirmed through research, prototyping, and a comprehensive evaluation of performance, security and usability in real-world telecommunication settings, which will be done in close collaboration with our industrial partners.

We divide the work into three main stages. The first stage (month 1-18) will focus on designing a caller ID authentication framework without a PKI. This includes the architectural designs (Work Package 1) based on PKI-free key exchange protocols, a one-round PAKE (WP 2) which can fit in the proposed framework with the minimised communication latency, and a user interface (WP 3) which can effectively communicate the caller ID authentication status to the end user. The second stage (month 19-36) will focus on building prototypes, which will cover both the SIP (WP 4.1) and SS7 (WP 4.2) systems. The final stage (months 37-48) will focus on the evaluation of the developed prototypes in terms of security, performance and usability.

Potential impact
1 Telephone users. Our research in providing assurance on reliable authentication of the caller ID in heterogeneous telephony networks will benefit billions of landline, mobile and VoIP phone users around the world, effectively addressing a main source of telephone fraud enabled by the caller ID spoofing.

2. Telecom providers. Telecom providers have been urged by telecom regulatory authorities such as Ofcom and FCC to act on stopping nuisance calls. However, a major difficulty lies in how to authenticate the caller given that spoofing a number is so easy. Currently the only available option is to implement STIR/SHAKEN, which requires a Public Key Infrastructure. The substantial amount of investment required to set up the PKI and to support new signalling standards has hampered the adoption of STIR/SHAKEN. Our research will benefit the telecom providers by offering a more cost-effective solution to prevent caller ID spoofing without needing a PKI or changing the existing telephony infrastructure.

3. Nuisance call blocking. Third-party service providers such as TrueCall have been offering commercial products to mitigate nuisance calls by checking the number of an incoming call against a black/white list. Although TrueCall's solution has shown capable to stop many nuisance calls, it is ineffective in dealing with calls of spoofed numbers. Our research can benefit TrueCall and similar nuisance-call-blocking service providers by adding reliable authentication of the caller ID, hence making their products more secure and effective.

4. Telephone services. Almost all companies, organisations and government agencies worldwide provide public-facing telephone numbers to support customer services. However, many such services have become targets of caller ID spoofing attacks. For example fraudsters frequently use number spoofing to call customers, pretending to come from trusted sources (e.g., 999, police, banks) in order to extract sensitive personal information or obtain financial gains. Our research will effectively prevent caller ID spoofing attacks, hence massively reduce telephone fraud.